Tundra shrub growth in response to micro-site conditions across multiple spatial scales

This PhD project will examine the spatial heterogeneity of shrub growth in Arctic tundra ecosystems using a novel combination of community-based dendroecology fieldwork, and the spatial analysis of remotely-sensed drone data.